Sustainable Materials for Concentrating Solar Power

While parts of Nigeria possess excellent DNI (direct sunlight) and are ideally suited for CSP/biomass hybrid plants, much of the country if not all, has been subjected to severe shortages of dispatchable energy, especially for those rural areas that are off-grid. The installed generation capacity of Nigeria is 12,500 MW and the major contributors are fossil (gas) thermal power plant and hydropower power plant with the contribution of 87.5% and 12.5% respectively. However, the power available for the consumption to the end user is only 3,500 MW to 5000 MW. Based upon this scenario, it could be concluded that country is in an energy crisis. The high amount of energy loss can be attributed to factors such as:

- the non-availability of the installation capacity of the power plant;
- repeated occurrence of the technical issues and non-technical issues that affects the value of the power supply chain.

Part of the purpose of this research is to conduct an in-depth introspection of this power supply chain with a focus on the dysfunctional decentralized yet federalized power generation GENCOs - transmission TCN - distribution DISCOs system. As a result of this dysfunction, the region's current per capita electricity usage is estimated to be less than 150 kWh, which is amongst the lowest in Africa.

A recourse to a neighbourhood scale energy resolution appears to be not just a much-needed requirement in towns and rural communities in areas such as Ijebu-Ife in Ogun state, but presents the basis for the doctoral innovation statement. This project would thus explore through its literature review the options for community-scale power generation using an architectural planning framework for design and integration. The most likely option from using the likes of a PUGH matrix would be a hybrid CSP/CPV, with a parabolic dish solar collector. Thermal storage will be an optional extra. The project includes a need to source local materials wherever possible and to design for sustainability. Technical aspects include the design of a concentrating solar thermal power plant that is suitable for the climate and the location.

There are also manufacturing and business elements to consider, since the intention is to present both a viable and sustainable model where industry and households co-exist within that innovative neighbourhood scale. There would be scope for manufacturing components locally, build the plant, and test it but this will not all be possible within the EngD project, but it is hoped will occur at some later date. The output of the EngD will include an architectural planning framework for the plant design and integration into the neighbourhood, materials sustainability analysis, a manufacturing plan, and a business plan for investors. The main contributions to knowledge will be in the innovative design, and the economies of its neighbourhood scale. This would cover areas such as sustainable materials analysis and selected to construct the plant, and in the manufacturing, maintenance, and disposal of those materials.

Potential impact
There are seven principal groups of beneficiaries for our new EPSRC Centre for Doctoral Training in Sustainable Materials and Manufacturing :

1. Collaborating companies and organisations, who will gain privileged access to the unique concentration of research knowledge and skills available at the Centre through active participation in doctoral research projects. In the Centre we will explore innovative ideas in conjunction with business partners, end users and the research councils. Showcase events and promotion of R&D outcomes through other means (e.g. White Papers) will offer opportunities to a much broader spectrum of potentially collaborating companies and other organisations. The supporting companies will benefit from cross-sector learning opportunities and:
a) Specific innovations within the project that make a significant impact on the company.
b) A team member who can provide rigour within a real environment and encourage others to do the same.
c) A leader able to work at a global level.
d) Increased collaboration with academia.

2. Early-stage investors, who will gain access to commercial opportunities that have been validated through proof-of-concept.

3. Academics at the partner universities and wider institutions, who will benefit from collaborative research and exploitation opportunities in our new Centre. Exchange visits made possible by the Centre will undoubtedly lead to a wider spectrum of research, educational and exploitation collaborations.

4. REs, who will establish their reputations as part of the Centre. Training and experiences within the Centre will increase their awareness of such important issues as IP identification, commercialisation opportunities and engagement with the public.

5. Taught students at the partner universities and other institutions, who will benefit from incorporation of the collaborative R&D outputs in educational content and the feedback of 'industrial' relevance from the organisations exploiting the knowledge.

6. The Universities of Warwick, Cranfield and Exeter who will enhance their international profile. In addition to the immediate gains such as high quality academic publications and presentations during the course of the Centre, the University's gains from the collaboration with industry that will continue long after the participants graduate. This is shown by the
a) Follow-on research activities in related areas.
b) Willingness of past graduates to:
i) Act as advocates of the EngD programme - many new participants are being encouraged and supported by our graduates.
ii) Participation in the Industrial Steering Group of our proposed new Centre.
iii) Act as mentors to current REs.

7. Citizens of the UK. Since we have identified key fields in sustainable materials and manufacturing technology which are of current strategic importance to the country and will demonstrate the route by which these will impact our lives. Our current EngD Centres have shown considerable impact on policy makers as evidenced in numerous events held within Westminster and EPSRC. Our proposed centre will continue to give this benefit. We have built into the Centre activities to develop wider competences in the RE in:
a) Communication - presentations, video, journal paper, workshop.
b) Exploitation - business plan and exploitation route for research.
c) Public Understanding - science ambassador, schools event, website, Wikipedia.